The University of Huddersfield and Advanced Actuators Limited KTP 23_24 R1

To allow innovative actuators for use in sub-sea and hazardous environments, to be designed with the aid of advanced analysis techniques.